Administrative Data Research UK - Scottish Government

ADR UK (Administrative Data Research UK) is a partnership transforming the way researchers access the UK’s wealth of public sector data, to enable better informed policy decisions that improve people’s lives.

By linking together data held by different parts of government, and by facilitating safe and secure access for accredited researchers to these newly joined-up data sets, ADR UK is creating a sustainable body of knowledge about how our society and economy function – tailored to give decision makers the answers they need to solve important policy questions.

ADR UK is made up of three national partnerships (ADR Scotland, ADR Wales, and ADR NI) and the Office for National Statistics (ONS), which ensures data provided by UK government bodies is accessed by researchers in a safe and secure form with minimal risk to data holders or the public.

The partnership is coordinated by a UK-wide Strategic Hub, which also promotes the benefits of administrative data research to the public and the wider research community, engages with UK government to secure access to data, and manages a dedicated research budget.

ADR UK is funded by the Economic and Social Research Council (ESRC), part of UK Research and Innovation.
To find out more, visit adruk.org or follow @ADR_UK on Twitter.

Scottish Government receives funding as part of ADR Scotland (Administrative Data Research Scotland), a partnership combining specialists in the Scottish Government’s Data Sharing and Linkage Unit with the expertise of academic researchers at the Scottish Centre for Administrative Data Research. Together they are transforming how public sector data in Scotland is curated, accessed and explored, so it can deliver its full potential for policymakers and for the public.

ADR Scotland is linking administrative data sets and conducting research on a suite of critical issues in Scotland, from health and social care to lifelong wellbeing, and from poverty and fair work to building safer communities.

The Scottish Government team brings proven experience in managing data-sharing and linkage projects, access to and understanding of policymakers in government, expertise in information governance and the application of the Digital Economy Act. It is committed to taking forward a programme of work to develop a new infrastructure to support administrative data research.